A wearable, AI enabled, workplace Musculoskeletal Disorder (MSD) reduction technology with risk-assessment, risk-prevention, and ergonomic-training functionalities

Musculoskeletal Disorders(MSDs) or Manual-handling injuries accounts for roughly 1-in-3 workplace injuries in the UK and worldwide.

MSDs impact businesses on financial, productivity, compliance and legal fronts. For staff, MSDs can lead to long-term health impact and reduced productivity and Quality-of-Life(QoL). MSDs also adds pressure to the healthcare and social-support system.

Conventional methods for managing MSDs have limitations and the MSD injury-rate is still high.

We want to develop, MOVA, a wearable sensor and AI analytics based, full-body ergonomic solution that empowers H&S teams to,

1.Conduct insightful MSD risk-assessments

2.Protect vulnerable staff through optional real-time alerts

3.Targeted ergonomic-training to staff,

while protecting staff-privacy and overcoming the drawbacks the current methods,

MOVA enables a digital, evidence based, scientific and proactive approach to Health & Safety, which will result in,

* Reduced work-place injuries
* Increased productivity
* Improved legal compliance
* Enhanced safety-culture
* Healthier and happier workforce

The above translates to,

* Maximize staff-availability
* Cost savings
* Productivity gains
* Improved operational efficiency